TORCH

Base Materials Ltd (BML) is primarily a manufacturer of model, pattern and tooling materials
and these manufactured products aligned with a range of distributed ancillary products serve
multiple manufacturing sectors, including aerospace, automotive, motor-sport, marine,
foundry and other industrial sectors. Tooling board has two key disadvantages, poor thermal
conductivity (leading to extended oven cycle times) and a high Coefficient of Thermal
Expansion (CTE) compared to resin pre-preg requiring long thermal cycles for curing and a
two-step tool making process that incurs cost and time. It is our proposal to incorporate
selected fillers into tooling board in order to improve both its mechanical and physical
properties (particularly thermal conductivity and CTE) and make available a novel tooling
board to the market with superior properties.